Plasma immobilisation of bacteriophages

Development of the immobilisation concept requires two things, advice on the plasma generating equipment and its power and secondly access to such equipment to demonstrate proof of concept. If plasma fields can indeed activate complex surfaces sufficiently to allow covalent bonding of bacteriophages then advice on adapting equipment for a commercial process will be needed also. Activation by electrical field is a transient effect so bacteriophages would have to be taken to the plasma equipment.